RIPEHouse

The RIPEHouse project aims to revolutionise Controlled Environment Agriculture (CEA) through the development of an innovative 'Natural Light Growing' solution which harnesses the full spectrum of natural daylight and optimises light-mediated processes in plants using biostimulants to produce high quality crops with enhanced nutritional and flavour characteristics. The project will create a step-change in the sustainability, productivity and competitiveness of domestic fruit and vegetable growing compared to conventional glasshouse production. By improving the resilience of the plants and optimising the natural light environment, the project will also extend the production season and remove the need for pesticides in production.